Hyperspectral Smartphone Imaging: Plant Health Monitoring & Disease Detection

This project will develop and test a portable hyperspectral smartphone imaging solution for plant health monitoring and disease detection. This solution offers hyperspectral imaging to a high accuracy at a cost point and portability suitable for wide scale adoption in the agricultural and biosecurity sectors.